Authoritarian Elections: The Russian Case, 2011-2012

A series of changes from 2005 onwards have strengthened central control of the electoral process in postcommunist Russia to such an extent that (for some) the term 'election' is no longer appropriate. Partly, the electoral system has changed: since 2007 there have been no single-member constituencies, the electoral threshold has been raised in the party-list competition, and the 'against all' facility has been withdrawn. In part also, the electoral environment has changed: particularly in the way in which the media (above all television) have been used to advantage Kremlin-friendly parties and candidates, but also in the use of office itself (what Russians call 'administrative resource').

There is increasing consensus that elections of this kind are appropriately termed 'authoritarian elections', and that they are characteristic of thirty to thirty-five states worldwide that have remained in the 'grey zone' between liberal democracy and naked dictatorship. Russia is a paradigm case: by far the world's largest country, a nuclear power and UN Security Council permanent member, and one of the world's most important energy suppliers. And yet considerable uncertainties remain about its immediate political future, and particularly the identity of the figure who will fill the all-powerful presidency from 2012 onwards. Its coming elections will allow decisive choices to be made in this respect, with long-term implications; no less important for the social scientist, they will provide the most elaborate and territorially extended exercise in the conduct of authoritarian elections that has yet taken place.

Taking the elections of 2011-2012 as a case study, the proposal seeks to facilitate the closest possible examination of these decisive elections through both quantitative and qualitative means. A large part of the funding will be devoted to two national representative surveys, to be conducted immediately following each election. But in addition, funding is sought for a series of focus groups that will be designed to provide a perspective 'from below', framed in the words of the participants themselves, and complementary to the aggregate evidence that is available through the surveys. Full use will in addition be made of printed and electronic sources (including those of the Central Electoral Commission itself), and of field visits.

Potential impact
The proposal will seek to make an impact not only through the applicant himself but also through the colleagues who have agreed to take part in a number of its individual elements, including Professor McAllister at the ANU and Dr Kryshtanovskaya in Moscow.

The Department's own Guidelines for Ethical Conduct in Research emphasise that 'Where possible, researchers should feed back the findings and outcomes of their research to the individuals, communities and countries studied', and engage so far as possible with local researchers on a 'mutually respectful and truly reciprocal' basis. We take a particular interest in the communication of our findings within the region itself and their discussion among colleagues at policy-related institutes such as the Carnegie Moscow Center and the Institute of Sociology of the Russian Academy of Sciences, with which the Department of Politics at Glasgow has a long-standing protocol of cooperation.

This formal collaboration agreement, signed in 1990, commits both sides to 'the mutual exchange of literature', the 'preparation of joint publications on the results of research', 'assistance in the publication of the work of [Russian] author-participants in British publications, and of British authors in [Russian] ones'; the 'exchange of data bases'; the 'organisation of annual seminars for the discussion of the progress of work and the exchange of results'; and on the British side, the obligation to 'seek sponsors in order to enlarge business contacts and the opportunities for cooperation'.

A role of particular importance in this respect will be played by Dr Kryshtanovskaya through her regular briefing of the Moscow-based diplomatic service, including officials in the UK Embassy (where her contacts have included Jonathan Aves, Nigel Gould-Davies and Kate Horner) as well as relevant officials in many other embassies: those of the US, France, Germany, Japan, South Korea, China, Poland, the Czech Republic, Spain and Switzerland. She works also as a consultant for 'Business Russia' (Delovaya Rossiya), an association of Russian small businesses, and offers regular commentaries to the UK and international media, including German, Dutch, Danish, French and Finnish television. She also makes regular contributions to the international printed media, including those of US origin (the New York Times and Wall Street Journal), the Canadian Christian Science Monitor, the German Die Welt, the Austrian Standart, the Japanese Mainiti and Senkei Shimbum among others.

She also carries out work for other organisations including Freedom House of New York and has taken a regular part in conferences in the UK, including ones that are intended primarily for practitioners such as those organised by Chatham House and Wilton Park. She will be attending the 2011 annual conference of BASEES at Cambridge, where she will speak on 'The tandem - where next?'

We attach still greater importance to beneficiaries in the public sphere in the UK, particularly central government (the foreign and diplomatic service) and the national and international media (the applicant is a frequent contributor to radio and newspapers in the UK and abroad, including in recent years the Russian and Canadian daily press, and the Irish, Ulster, Scottish, South African and Austrian radio). The public sphere also includes higher, secondary and community education. The applicant has very large university classes in Russian politics (some 500 for first-year lectures alone), and expects in the coming years to teach courses on contemporary Russian politics at honours level as well as related courses at MSc level, and to engage in PhD supervision (he has so far supervised more than thirty doctorates to completion).

The applicant has also for some time taken a regular part in 'outreach' programmes of various kinds, including lecturing in schools and colleges to teachers and students of modern studies and contributing to their publications.l